generating propelling & compelling VR content: a user-centered feasibility study

"Studio Go Go Limited is a new startup company that aims to create truly thrilling, motion-based VR ride experiences that use nothing more than the technology contained in a virtual reality headset, a little creative ingenuity, some technical know-how, and a user's own spirit of adventure and play.

For the last fifteen years Studio Go Go Director and thrill engineer Brendan Walker has consulted on the development of thrill rides. He also conducts his own thrill ride experiments. Over the past three years he's been experimenting with the use of virtual reality to add excitement to a rider's experience of physical motion. He's had some great success.

Studio Go Go now gives you access to the wealth of design expertise Brendan and his team can offer in delivering thrill ride experiences straight to your VR headset.

This government-funded feasibility phase is a critical step in launching Studio Go Go in their mission. While billion pound theme park empires like Merlin Entertainment are busy retrofitting VR headsets to creaking old roller coasters, in remote corners of the UK, hoping to give them a facelift, Studio Go Go plans to start their thrill ride revolution on the playground equipment of your parks and in the backyards of your homes.

The first part of Studio Go Go's work is to create virtual content that will be in tune with the movement of your body as it flies through space. They want to know what riders find most exhilarating, because this will make their VR content doubly thrilling. Once they've cracked that, Studio Go Go also plan to work with users to explore what thrilling adventures they might be taken on.

But propelling and compelling VR experiences are just one part of the story.

Choosing and trying VR experiences can feel as lonely and lifeless as wandering between exhibits in an old museum (even if exhibits do amazing things when you press the buttons). In comparison, think about the richness of a theme park visit with friends, where you take timeout to relax and chat between rides, argue about what you might try next, before taking another intense stomach-churning ride together.

Studio Go Go will design to support the rich tapestry of real interactions and social experiences that can happen around VR content, which can greatly amplify their qualities. And to do this, they need to learn from you - their potential riders and users."